Toxicology of Nano Materials to Fish: A Fact Finding Pilot Study.

Nanoparticles are very small particles in the size range 1-100 nanometers. Nanoparticles have numerous applications in new materials, electrical and thermal devices, and new applications in medical instruments, biorobotics, and environmental monitoring technology. The potential benefits to mankind of nanotechnology is awesome. However, mammalian toxicity studies have revealed some concerns about adverse effects of some of these materials, such as inflammation of the airway due to inhilation of nanoparticles. The effects on wildlife are unknown, and some assessment of these effects are needed before we should allow the controlled discharge of industrial effluents, and other wastes that might contain nanoparticles, into the environment. Our proposal is a one year pilot study to look at possible effects of nanoparticles on fish. Our objectives are to measure the short and long term effects of two major types of nanoparticles to fish (i) carbon nanotubes (ii) manufactured titanium dioxide nanoparticles. Measurements will include histopathology, a range of health indices, and detailed toxicological and biochemical investigations of the fish tissues. This information is vital for environmental risk assessments, and a pre-requisite to managing potential pollution problems from new nanotechnologies.